Fluid-structure interaction at the cellular scale

This PhD project will ally the development of tunable experimental models supported by scaling analysis and numerical modelling to explore fluid-structure interaction at the cellular scale, with a view to engineer novel biomimetic processes. We will start by exploring the curling dynamics in a viscous fluid of membranes with spontaneous curvature, which enables the rapid and spectacular dispersal of malarial parasites from red blood cells (RBCs). Cell rupture when the encapsulating membrane undergoes large deformations will be investigated with a view to control release for targeted drug delivery applications. For this, experiments will build on a recently developed biomimetic model of RBCs in the Manchester group and explore aspects of micro-haemodynamics in complex confined media. Ultimately, by characterising features of blood biomechanics, this project also aims to contribute to the development of better diagnostic tools for blood-related diseases.